Tracking Interactive Performance (TIP)

Growing reliance on standardised tests, and increased competition for top schools and highly
qualified roles has driven demand for private tuition in the UK and globally (FT, 2013).
However, tutoring remains unregulated and unreported, with no access to objective
measurement of tutor performance (BBC Skillswise, 2014).
TutorFair (TF) has proven the concept of a web based tutoring marketplace to find reliable,
manually verified tutors and help address the lack of accreditation and benchmarking tools in
the sector. To meet fast-growing demand, TF must solve 3 key issues common to tutoring:
A) Manual verification (incl. ID, DBS and qualification checks), which prevents scalability
and wide geographical reach (existing automated verification technologies have 77% failure
rate).
B) Disintermediation: Existing booking mechanisms do not accommodate flexibility,
implicitly enabling disintermediation and underreporting of tutors’ work.
C) Conversion: existing search tools cannot effectively match client needs with tutor profiles,
forcing clients to filter results manually and generating poor conversion rates.
This project will develop a prototype of 4 innovations with unique customisations for tutoring.
These technologies will disrupt the tutoring market by reducing dependency on basic manual
process and enabling a scalable data-driven, global marketplace for tutoring.
With 35yrs of combined experience commercialising results of R&D for companies
incl.LOVEFILM, Stockbury, PutITout, Xfactordates, the team is well placed to exploit the
outcomes of this innovative project.